A novel device with an advanced sensor to make fracture fixation surgery safer, faster with less waste to improve patient outcomes

Globally, there are over 180 million new fractures every year. Fracture fixation surgery is one of the most common operations performed worldwide. A key step in fracture fixation surgery is to measure the depth of drilling during an operation. Currently, a manual depth gauge is used to enable ideal size screw selection in fracture fixation surgery. However, studies have shown that a manual depth gauge is highly inaccurate By using an inaccurate manual depth gauge, the wrong screw size is often selected which is associated with a high complication rate including screws penetrating important structures (tendons and blood vessels) causing patient harm. We are designing a device that uses advanced sensor technology that is able to accurately and automatically measure drilling depth, replacing manual depth gauges. The device will reduce operative time, improve screw selection accuracy, save NHS costs and improve patient outcomes